Research Matchmaking: Linking the Demand and Supply of Research Expertise for Migrant Support in the UK and US

Our website will allow migrant support organisations to enter their research needs online in order to inform undergraduate, Masters, PhD and professional academic research right at the beginning of the research process. Students and academics will be able to draw on the website in order to formulate their research questions in the light of an organisation's identified needs.

The website draws upon principles of participatory research, and we are proud to have the backing of the Migrant Rights Network in order to get the project off the ground. We have had an indication from eight separate university departments and centres that they will find the project worthwhile. Their associated students and academics will have access to an online facility where potentially hundreds of research ideas and needs will be listed by migrant support groups. This will enhance the impact of the research conducted these departments and centres.

The website will be:

1) Updated regularly: in collaboration with the Migrant Rights Network and asylum-network.com, the migrant support community would be invited to add and update their research needs every six months.

2) Interactive: options will allow academics and migrant support groups to specify their research interests and search according to keywords in areas such as migrant health, asylum, detention and legal issues, or by region.

3) Hosted by an academic institution: The intention would be to create a self-sustaining website that would exist indefinitely beyond the life of the project. The University of Exeter would host the website.

4) Informative: training materials, action packs and successful approaches in working effectively with migrant support groups throughout the research process would be included on the website.

This research proposal is to ask for funds to design, launch and 'autonomise' the website as outlined.

Potential impact
Who will benefit from the project?

There are four key beneficiary groups from this project. First and most importantly we hope that migrants to the US and UK will benefit from the project. Second, migrant support groups will benefit from the project. Third, it is our intention that researchers, through working in meaningful partnership with migrant support groups, will benefit from the project. And, fourthly, university departments and centres involved in the project will also benefit.

How will they benefit?

Migrants will benefit because migrant support groups will be more knowledgeable about their needs. Part of the impact of funding cuts in the sector is a paucity of funding available for migrant support groups to conduct their own research about where migrants are located, what needs they have and how these needs are impacted by current social, economic and political conditions (Gill et al, 2012). By creating the online architecture to connect disparate researchers with migrant support groups, the research will empower migrant support groups in their work to support migrants themselves.

Migrant support groups will benefit by being able to demonstrate to their funders that they have found a way to save money as well as to target their resources more effectively on the basis of bespoke research that addresses their knowledge gaps.

Researchers will benefit from the process of work with and for migrants support groups. One of the strengths of the participatory research methodology that we are seeking to nurture through this project is that it can be transformative for researchers who gain insight and inspiration into a socially relevant area of action.

University departments will benefit by being able to show that their researchers are engaged in research that is making a difference and having an impact outside the academic context.